The British Quinoa Company - Improving crop protection options for field quinoa production in the UK

Our project aims to undertake multiple UK field trials to establish the best practices of
producing quinoa grains (Chenopodium quinoa) in the UK, with the aim of forming a reliable
UK supply network.
Quinoa grains are a food source which has gained much attention recently due to its excellent
nutritional profile and consumer consumption has increased in multitudes over the past
decade. Much of this grain is however imported from outside of the UK, leading to a lack of
tracability and an increase in food miles. Research carried out by The British Quinoa
Company over the past five years have shown that quinoa grain can be grown sucessfully in
the UK and we intend to be the UK's first supply network of British grown quinoa grains. Our
previous field trials have shown that improved weed control and harvest management are key
steps that must be over come for British grown quinoa crops to flourish. We aim to perform
multiple field trials in the UK so that the the best practice of quinoa production can be
established.